Low Cost Solar Absorption Cooling System

Solar Polar has invented a solar cooling system design concept for a system that will require no electrical

power, will have no moving parts and will provide cooling at low cost (per Watt of cooling load). Our innovative

system design will be simple to build with local materials, will be easy to maintain, reliable and will have an

operating lifetime of 30 years or more. It will be ideally suited to the cooling requirements of dwellings and

small to medium sized offices and retail spaces. It therefore has the potential to be a world leading, near-zero

carbon cooling technology. Within this project we shall undertake: technical appraisal of each

element/component of our system concept and of the system as a whole; detailed market research;

technology and competitor analysis; detailed modelling of the performance of our technology in different

locations/orientations; a costing exercise and cost-benefit analysis for varying applications/locations;

identification of potential collaborative partners; identification of standards and accreditations required in key

markets and development of technology development and commercialisation route maps.